University of Northumbria at Newcastle and Smyths Toys UK Limited

To develop a set of Machine Learning tools that will predict 'hot' and 'cold' along with 'warm' and cool' toy events and the sales capacity of a given item without earlier sales data. The ML tools will utilize a wide feature set including unique features from social media sources.